EALIR - Development of new, highly-efficient techniques to increase the recovery of critical materials in lithium-ion battery recycling

**EALIR - Development of new, highly-efficient techniques to increase the recovery of critical materials in lithium-ion battery recycling**

The security of an EV battery supply-chain has become a priority for Governments globally. In January 2022, UK BEIS established the Critical Minerals Expert Committee to support the UK in this area, recognising that establishing a UK supply-chain is "critically important".

To address this energy security challenge, Altilium Metals Ltd has invented a novel, highly-efficient hydrometallurgical process, independently validated by the University of Plymouth, resulting in cost savings of 35% and a reduction of 38% in emissions compared to the extraction of virgin raw material. This technology offers the highest level of material recovery, recovering 95% of critical metals, which are then processed into high-quality cathode materials (LiNi1/3Mn1/3Co1/3O2) that can be sold directly to battery manufacturers.

This 18-month project is focussed on significantly driving forward the efficiency, climate-friendliness, and commercial value of our process and the industry as a whole.